University of Sheffield & Greatcell Solar UK Limited

To develop perovskite solar cells with a focus on developing novel, low-cost charge transport materials, for application on flexible substrates and Building Integrated Photovoltaic products.